Large-scale Additive Manufacturing for Defence & Aerospace (LAMDA)

Development and qualification of disruptive laser powder-bed fusion machines (LPBF) to enable agile production of lightweight, high-performance aerospace components. The machines will reduce component costs by delivering unprecedented build rates by delivering multiple laser beams, by full build changeover automation and powder removal, by providing a new level of process consistency and control, and by using more cost-effective powder feedstock. This will enable smaller, lighter components, contributing towards net zero aviation, through exploitation of superior material properties and through innovative design for AM.